Identify determinants of co-morbidities in patients affected by osteoarthritis using machine learning.

Identify determinants of co-morbidities in patients affected by osteoarthritis using machine learning. Patient-specific data extracted from the historic clinical codes of patients will be used.